ORAC

The aim of the ORAC development project is to advance the results drawn from the Innovate
UK Proof of Concept research project. That research into the use of machine learning
(specifically neural networks) techniques has shown that Spend360 can significantly improve
the accuracy of data classification within a spend analysis system. This enables effective cost
reduction and supplier management by providing detailed all-round insight into procurement
spend by an organisation.
Currently these systems are heavily dependent on human interaction and require considerable
domain-specific knowledge therefore accurate automation is essential. The current state-of-the
art for automated data classification in such systems is only 50%-70% accurate and so
requires considerable human intervention to complete the task (this also assumes the auto
classification is capable of addressing a wide range of market sectors). Research by Spend360
has shown that when these new machine learning approaches are combined with other
techniques, an accuracy of >95% could be achieved. The innovation will be based upon a
variably-sized, multilayered neural network approach: specifically using a general purpose
Long Short Term Memory (LSTM) network to map invoice descriptions (sequences of words)
to UNSPSC codes.
The primary benefit that will accrue from this new innovative approach is that it will
significantly reduce the human involvement in the classification process and associated data
quality assurance. This will significantly reduce the time to complete the classification and
improve the accuracy. Together, this will result in cost reduction of the solution thereby
enabling adoption by a range of organisations that find the current associated service costs too
high. Furthermore, the automation will enable an organisation to undertake more detailed and
varied forms of spend analysis so trend analysis can be used to identify ways in which the
spend profiles can be further optimised.